Glasgow Caledonian University and Safehinge Limited

To improve care and recovery within Mental Health facilities through design thinking and smart technology to unobtrusively monitor risks, empower Clinicians with trend data and safeguard Service User dignity.